Lawyers, Conflict and Transition (resubmission)

CONTEXT
This project will explore the role of lawyers in transitions from violence or authoritarianism. Despite the centrality of the rule of law to the contemporary theory and practice of transitional justice, there is little emphasis in the relevant literature on the role of lawyers outside the courts or indeed as the 'real people' at work in the system. Although the importance of different forms of agency exercised by lawyers in peaceful societies is well established, analysis of their diverse roles in transitions is significantly underdeveloped in the literature. Lawyers are often key actors in strategic litigation or popular mobilisation before transitions, in political negotiations prior to and during a transition, in enacting legal reforms and testing their meaning in the courts, and in shaping the work of past-focused initiatives that address issues such as truth, accountability and reconciliation.
AIM
To conduct a comparative and thematic study of lawyering at key historic stages in conflicted and transitional societies and to produce both academic outputs and a range of practical documents designed to be of assistance to local and international actors. The fieldwork will be conducted in Israel/Palestine, Cambodia, Chile, South Africa and Tunisia.
OBJECTIVES
(a) To explore overlapping themes concerning the role of lawyers in societies either enduring or emerging from violent conflict including the performance of lawyers at key periods (for example of violence or repression), in popular mobilisation efforts, during periods of peacemaking, political negotiation and implementation, and (where relevant) in dealing with the past.
(b) To deploy a comparative case studies research methodology involving an extensive literature analysis, fieldwork in jurisdictions chosen to explore the themes listed above, and the development of outputs for each jurisdiction accessible to local and international actors. The fieldwork will include semi-structured interviews based on a bespoke research instrument.
(c) To disseminate the findings and related academic and policy outputs through a project website, a major international conference in Belfast and presentations at a range of international and national conferences. Academic publications will include one monograph and four scholarly articles.
POTENTIAL APPLICATIONS AND BENEFITS
At the academic level, through the scholarly monograph and journal articles, the project is designed to develop a comparative understanding of the sociology of lawyering in conflicted and transitional societies which can also enhance knowledge of the agentic capacity of lawyers in settled societies. It will construct a bridgehead between transitional justice and the sociology of the legal professions and further scholarship which critiques excessive legalism in the field. Such a restricted perspective has encouraged a world view of legal certainties, moral absolutes and simplistic notions of the professional detached lawyer, none of which chime with the messy real world of societies in or emerging from conflict. Our project is designed to encourage a more holistic understanding of the role of lawyers in conflict and transition based on an extensive comparative study. Such a view will be of direct interest to scholars working in disciplines such as sociology, anthropology, political science, criminology, psychology, history, law and peace and conflict studies. At a practical level, the range of policy-orientated publications (translated into local languages) and the website are designed to be of use to local actors in each of the jurisdictions including practising judges and lawyers, legal collectives (Bar Councils, Law Societies and equivalent), government departments, civil society activists and other NGOs. In addition, the project will be highly relevant to global entities including the United Nations, policymakers and donors, international legal collectives and transnational civil society actors

Potential impact
WHO WILL BENEFIT FROM THIS RESEARCH?

Beyond enhancing academia in a range of disciplines, this project will impact positively on non-academic users in the case study jurisdictions. These users will include local legal professionals and their collectives (Bar Councils, Law Societies and equivalent), as well as government departments that work closely with legal professionals or seek to address ongoing or past violence, such as justice departments, police services, human rights commissions and other oversight bodies. Furthermore, this project will benefit civil society activists, including organisations in which lawyers are active, as well as groups that seek to use legal tools to address past crimes.

Internationally, this project will enhance the work of actors who support rule of law and transitional justice projects through funding, training programmes for legal professionals or secondment of experts. Policymakers and donors that engage in this work include the United Nations, the European Union, the Organisation for Security and Cooperation in Europe, the Organisation of American States, the African Union, the British Department for International Development, the Foreign and Commonwealth Office and the US State Department and Agency for International Development. In addition, the project intends to benefit international legal collectives, such as the International Bar Association, and national legal collectives that work overseas to promote the rule of law in transitional states, such as the American Bar Association and the International Committee of the English Bar Council. It will also engage with the work of transnational civil society actors, such as the International Center for Transitional Justice, the International Commission of Jurists, Avocats Sans Frontières, Advocates for Human Rights, Lawyers for Human Rights, Human Rights Lawyers Association and Human Rights First, which work with lawyers to promote transitional justice around the world.

Finally, the project will contribute to the research skills and experience of the project team.

HOW WILL THEY BENEFIT FROM THE RESEARCH?

In the case study jurisdictions, users will benefit from the project during the investigation and dissemination phases in several ways. For example, the project team will develop a range of accessible and constructive outputs for local actors, which will be translated where appropriate and freely disseminated. These outputs will aim to improve the capacity and efficiency of local legal professional associations and civil society organisations through highlighting applicable international standards, networks and funding sources. The project and its outputs will also enhance the capacity of local actors to protect rights, develop creative legal arguments, establish civil society groups or campaign for legal and institutional reforms.

Internationally, the project will use targeted briefing papers, academic and policy outputs and an international conference to engage with policymakers, donors and transnational civil society actors. This research will benefit these actors by broadening their awareness of the productive and restrictive roles that lawyers play in transitions. This research will enhance the efficiency of international donor programmes seeking to promote the rule of law and transitional justice by highlighting potential obstacles. Furthermore, by facilitating knowledgeable and effective cooperation amongst local and global actors, this project will contribute to evidence-based policymaking by international actors and raise international awareness of the need to support lawyers and professional associations that seek to enforce human rights standards.

Finally, the research team will develop their research skills through the experience of conducting documentary analysis and qualitative research. In addition, they will participate in relevant training programmes offered by the universities.